King's College London and ControlPlane Limited KTP 23_24 R5

To develop an automated tool for the security of the Kubernetes platform, on which critical cloud infrastructure relies. The tool will be built on formal principles using rigorous mathematical techniques. It will empower companies to secure their critical infrastructure by minimising the risk of cyber threats in a cost-efficient manner.